Engineering biomass feedstocks for efficient biomass-to-fuel conversions

Lignocellulosic plant biomass represents an abundant raw material for biofuel production, however high costs of biomass processing limits the competitiveness of biomass-derived fuels in the market. The cell walls have evolved a highly rigid and complex structure that resists breakdown, making the recovery of usable sugars from biomass costly. In this project, genetic engineering techniques in lignocellulosic feedstocks will be implemented to facilitate hydrolysis. Both computational and experimental methods will be utilised to develop optimise processes. A techno-economical analysis will be performed, estimating capital and operating costs, comparing those with conventional biofuel production methods.